Developing novel label-free technologies for studying drug molecules and their ability to induce protein complex formation in cells

Real time imaging of drug efficacy in model in-vitro systems and living cells is vital to the development of novel drug molecules in the pharmaceutical industry. Traditionally drugs are chemically modified to facilitate their observation and mode of action under a microscope using e.g. fluorescence but this is problematic as these modifications result in changes in drug efficacy. The development of novel imaging techniques that allows for label-free imaging of drugs with no phototoxicity is therefore vital to unlocking drug discovery pipelines. Applications of such label free imaging would include studying the ability of drug molecules to trigger protein complex formation.

This studentship will directly address this bottleneck through the development of novel label free imaging techniques (holotomography) that exploit changes in refractive indices. This exciting technology will be coupled with model membranes and synthetic biological cells into which protein complexes of interest have been embedded. By exposing these biological membranes to drug candidates it will then be possible to dynamically monitor the formation of protein complexes. These synthetic cells will be arrayed so as to generate high-throughput screens, with subsequent studies looking at complex formation in 3-D printed cells and organ on a chip platforms. All results will be validated with fluorescence imaging and spectroscopy, including single molecule approaches such as fluorescence correlation spectroscopy (FCS).

This exciting project will enable the successful student applicant to gain extensive experience of microfluidics, label-free imaging, 3D-bioprinting, cell culture, synthetic cell construction and drug discovery science.